Babycup innovation voucher

Babycup - Little cups for little people. UK brand manufacturing and selling open cups for babies and young children. Babycup supports oral health and is endorsed by dentists, orthodontists and health visitors. Babycup is expanding its product portfolio to further benefit the healthy development of young children.